"How do human centred design contributions impact Humanitarian Open Source Software?"

A critical exploration in how human centred designers participate in and improve humanitarian Open Source Software:
This research will critically explore how collaboration between human-centred designers, people who
manage Humanitarian Open Source Software (HOSS) and users of the software work towards improving
contributions on human rights issues. Through community-based participatory workshops and qualitative
research, this project will work in affected, humanitarian locations where HOSS is most prevalent in India
with 'dying' language translation and with human rights journalists in developing countries with encrypted
information sharing. This research will discover insights on the impact that design contributions have on
HOSS and also the front-line users of HOSS tools.